Developing a 360 approach to IP acquisition

Developing a 360 approach to IP acquisition with financial favour to production companies - starting with exploitation of world building and merchandise opportunities, before taking a series to commissioners. The project will span the acquisition of a specific IP to act as a template to be emulated by other companies. On presenting an exciting world building revenue stream, securing a comprehensive shopping agreement with the author and a competitive contract with a broadcaster - this project will both produce a tangible example and show its working to help secure better IP security for production companies.